University of Essex and Plextek Services Limited

To create a computationally efficient, testable, embedded intelligence platform for versatile deployment in Internet of Things networks with the capability to filter and transmit only 'interesting' data, utilising intelligence and adaptability in data processing.